Electrospun high-surface-area titanium porous transport layers for low-PGM PEM Electrolysers

Green hydrogen is essential for decarbonising many hard-to-abate industrial sectors, but its high cost remains a major barrier to widespread adoption. One effective route to lowering cost in PEM electrolysers is to increase the surface area of the titanium substrate: this can reduce the required loading of precious-metal catalysts while improving electrolysis performance.

This project will develop an ultra-high-surface-area porous titanium sheet for green hydrogen production. The material offers a surface area around 1,000× higher than commercial titanium felts or meshes, while maintaining porosity of up to 97%. It can be used in PEM electrolysers as a porous transport layer, and has broader potential across electrochemical applications, including chlor-alkali electrolysers, electroplating and other industrial electrochemical systems.

The project will advance the material to a testable state, demonstrate its electrochemical performance both internally and with two industry testing partners, and actively support commercialisation of this new technology. Ultimately, it will move M-Spin closer to becoming a UK leader in porous metal materials and help strengthen the UK's position in advanced electrochemical materials.